Developing a digital avatar that appears to be "alive"

Background
How should we design a digital avatar so that it appears sentient-i.e. "alive"? Digital avatars can engage with humans to interact socially. However, how should we design such avatars so that they have a realistic appearance that promotes engagement with a human? Building on the strength of digital design avatars in the Institute of Neuroscience and Psychology and the social robotics research on the School of Computing Science, we will combine methods from human psychophysics, computer graphics, machine vision and social robotics to design such a sentient avatar (presented in VR or on a computer screen). We will start with the resting, default state of the avatar. Our research will aim to make it look like a sentient being (e.g. with a realistic appearance and spontaneous dynamic movements of the face and the eyes), who can then engage with humans (i.e. track their presence, engage with realistic eye contact and so forth).
Aims and Objectives
More specifically this project will attempt to achieve the following scientific and technological goals:
1. Identify the default face movements (including eye movements) that produce a realistic sentient appearance.
2. Implement those movements on a digital avatar which can be displayed on a computer screen or in VR.
3. Use tracking software to detect human beings in the environment, follow their movements and engage with realistic eye contact.
4. Develop models to link human behaviour with avatar movements to encourage engagement.
5. Evaluate the performance of the implemented models through deployment in labs and in public spaces.
Output and Impact
Digital avatars that can engage their users and communicate accurate social information remain a research challenge with potentially broad applications in the digital economy and industry, where the tools developed to animate sentient avatars can also animate suitably designed social robots.